Dynamic Mechanically Interlocked Rotaxane and Catenane Catalysts for Isoselective Ring Opening Polymerisation

Polymers consist of long chains comprised from many repeating smaller molecules, known as monomers. Essential in modern life, polymeric materials have extensive applications such as clothing, electronics and medicine, as their desired physical and chemical properties can be engineered by careful monomer selection. However, many polymeric materials are produced from non-renewable monomers and are non-biodegradable, raising serious environmental concerns over their future manufacture and disposal. Consequently, there is mounting public and academic interest in developing more environmentally sustainable routes to biodegradable polymers.
Polymer production requires catalysts, most commonly containing metals, to affect regulated linking of the monomer units to form the polymer chain. The environment of the metal in the catalyst, dictated by the arrangement of atoms surrounding it, plays a key role in specifying catalyst performance and selectivity. Such control is essential to form materials with well-defined properties, such as strength and temperature resistance, crucial for any given application.
Recent studies demonstrated that incorporating a metal into complex molecular architectures dramatically influences its catalytic behaviour. Mechanically interlocked molecules consist of two components, which are inseparable from each other, but not directly connected e.g. akin to links in a chain. Components bound in this manner are said to be linked by a mechanical bond.
The forced proximity of interlocked components allows for powerful interactions between them which are not observed in non-interlocked structures. Furthermore, the unique three-dimensional spatial arrangement of the components of the interlocked structure can be designed to form a host cavity into which a monomer unit binds, increasing its potential reactivity to polymerisation by placing it in a well-defined reactive environment. Such an interlocked catalyst mimics the spatially defined active sites of enzymes. Indeed, a range of interlocked structures have been shown to be catalytically active, displaying enhanced selectivity for various organic reactions compared to non-interlocked catalyst analogues. Despite this, with one exception, mechanical bonding has not been exploited for polymerisation catalysis.
This project seeks to build upon on those preliminary results, exploring the relationship between the structure of mechanically interlocked catalysts and polymer properties in order to develop a family of such catalysts for the formation of sustainable polymers.
Many conventional catalysts feature multiple catalytic components, typically either by binding two metal atoms in a rigid framework, or through the addition of a second co-catalyst to the mixture. This project will seek to demonstrate an unprecedented strategy of developing mechanically bound catalysts where all requisite components are incorporated in a single molecule. This unique approach uses the spatial constraints of interlocked systems to hold the components of the catalyst in close proximity, without using the rigid frameworks often found in two-centred catalysts. In addition, control over the relative proximity of the interlocked components may enable catalysis to be switched on-and-off selectively or for the reactivity of the catalyst to be modified on-demand, for instance by shielding and exposing different reactive sites on a catalyst framework. Switchability will allow for 'designer polymers', facilitating exquisite control over polymer constitution and properties to produce highly desirable polymeric materials derived from renewable and biodegradable monomer sources.
This project falls within the EPSRC Manufacturing the Future, Catalysis and Synthetic Supramolecular Chemistry research areas.

Potential impact
The primary impact of the OxICFM CDT will be the highly-trained world-class scientists that it delivers. This impact will encompass both the short term (during their doctoral studies), the medium term (subsequent employment) and ultimately the longer timescale defined by their future careers and consequent impact on science, engineering and policy in the UK.

The impact of OxICFM students during their doctoral studies will be measured by the culture change in graduate training that the Centre brings about - in working at the interface between inorganic synthesis and manufacturing, and fostering cross-sector industry/academia working practices. By embedding not only from larger companies, but also SMEs, we have developed a training regime that has broader relevance across the sector, and the potential for building bridges by fostering new collaborations spanning enormous diversity in scientific focus and scale. Moreover, at a broader level, OxICFM offers to play a unique role as a major focus (and advocate) for manufacturing engagement with academic inorganic synthetic science in the UK.

From a scientific perspective, OxICFM will be uniquely able to offer a broad training programme incorporating innovative and challenging collaborative projects spanning all aspects of fundamental and applied inorganic synthesis, both molecular and materials based (40+ faculty). These will address key challenges in areas such as energy provision/storage, catalysis, and resource provision/renewal necessary to enhance the capability and durability of UK plc in the medium term. To give some idea of perspective, the output from previous CDTs in Oxford's MPLS Division include two start-up companies and in excess of 30 patents.

It is not only in the industrial and scientific realms that students will have impact during their timeframe of their doctorate. Part of the training programme will be in public engagement: team-based challenges in resource development/training and outreach exercises/implementation will form part of the annual summer school. These in turn will constitute a key part of the impact derived from the CDT by its engagement with the public - both face-to-face and through electronic/web-based media. As the centre matures, our aspiration is that our students - from diverse backgrounds - will act as ambassadors for the programme and promote even higher levels of inclusion from all parts of society.

For our partners, and businesses both large and small in the manufacturing sector, it will be our students who are considered the ultimate output of the OxICFM CDT. Our programme has been shaped by the need of such companies (frequently expressed in preliminary discussions) to recruit doctoral graduates who can apply themselves to a broad spectrum of multi-disciplinary challenges in manufacturing-related synthesis. OxICFM's cohort-based training programme integrates significant industry-led training components and has been designed to deliver a much broader skill set than standard PhD schemes. The current lack of CDT training at the interface of inorganic chemistry and manufacturing (and the relevance of inorganic molecules/materials to numerous industrial sectors) heightens the need for - and the potential impact of - the OxICFM CDT. Our students will represent a tangible and valuable asset to meet the long-term skills demand for scientists to develop new materials and nanotechnology identified in the UK Government's 2013 Foresight report.

In the longer term, the broad and relevant training delivered by OxICFM, and the uniquely wide perspective of the manufacturing sector it will deliver, will allow our graduates to obtain (and thrive in) positions of significant responsibility in industry and in research facilities/institutes. Ultimately we believe that many will go on to be future research leaders, driving innovation and changing research culture, and thereby making a lasting contribution to the UK economy.